FLARE - 'FLame spray Adder for in-situ patch Repair of aero-Engine combustors'

FLARE is a project utilising continuum robot capability developed by the University of Nottingham, and incorporating miniaturised flame spray equipment from Metallisation. There is significant market desire to create a device that can perform in-situ / on-wing patch repair of flame sprayed coatings without dismantling high value infrastructure e.g. aircraft jet engines. It is costly and time consuming for maintenance and overhaul activities to be completed whilst the engine is removed, it is more attractive to Rolls-Royce, airline customers and the technology supply chain to be able to perform more services with the engine still intact and attached to the aircraft.